TMSM: Theorizing the Role of Music in Social Movements: The Case of Red Vienna, 1919-1934

Recent scholarship on the cultural dimension of social movements has demonstrated growing interest in the role of music in representing, defining, and transforming group identity. In the context of both a European and global history of music, the labour movement has offered an unparalleled foundation for examining these cultural functions. It is thus surprising that few musicological studies since the 1980s have been devoted to labour music culture, especially in view of the recent resurgence of comparable lines of inquiry in historical research. Focusing on the musical activities that took place in connection with the labour movement in Austria during the period of Red Vienna (1919-1934), the project aims to broaden the perspective and increase theoretical clarity regarding the function of music in social movements through dialogue with a variety of other disciplines, in particular sociology, aesthetics, and cultural studies.